Novel Sodium Reduction Technology

Mondelez International is fully committed to make a significant reduction in salt content across its product portfolio by 2020. Through this project, in partnership with the University of Nottingham, a novel approach to reduce the salt levels in crackers and savoury snacks will be developed. Ultimately a new alternative to standard topping salt will be developed and made available in the UK enabling great tasting products with lower salt levels. This will to allow consumers to continue enjoying the products they love without consuming unnecessarily high levels of salt.